The Fintuity Virtual Adviser – Revolutionising Digital Consumer Access to Financial Advice

As the economy adapts to COVID-19 realities, the outlook remains difficult with some 10 million-plus furloughed workers, struggling SME's and with the Manufacturing PMI seeing the most severe contraction ever - the economic outlook is bleak; pension-holders/individuals/investors are looking for ways to safeguard their assets.

The IFA-sector is critically important to the financial wellbeing of the UK as it imparts essential support to help protect individual & family finances. According to the FCA, 6M people use IFA services each year, however the industry remains technologically poor with increased operational costs, low profit-margins and higher service fees. As the COVID-19 crisis rocks the global and UK economies, the need to gain cost-efficient, regulated and sound financial advice is now more important than ever.

With many seeking financial advice from the UK's Independent Financial Adviser (IFA) community, many are out off by the seemingly high fees associated with gaining advice on an individual or family's financial portfolio -- traditional and often preferring a face to face engagement, the IFA sector provides an essential but technologically poor service.

What is needed is a consumer platform that supports consumer access to financial advice across a range of sectors including mortgages, insurance, savings, pensions and tax planning to name a few - the Fintuity Virtual Adviser will be a free-of-charge service/tool that will provide a comprehensive of tailored and compliant advice to the consumer. With some 12 million people seeking advice in the UK the platform has the capacity to significantly disrupt the market by making advice and support open to all regardless of savings -- now more than ever this technology is needed.

Driven by proprietary AI the Virtual Adviser will connect consumers regardless of location, age and income bracket with the advice that they need to make the right decisions during this difficult time.